Augustinian accelerationism: a political theology of martyrial caritas as eschatological exit

This project will investigate contemporary philosophy accelerationism through the lens of Augustinian eschatology with the aim of returning the apocalyptic dimensions to an eschatology of hope. Accelerationism - from its intellectual origins in mid-twentieth-century continental philosophy to its development by British philosophers associated with the Cybernetic Culture Research Unit (CCRU) in the 1990s and early 2000s - can be understood as a secularised apocalypticism, 'a politics that must hope for the worst and can think of the future only as apocalypse' (Mackay and Avanessian, 2014, p.4). I am particularly interested in theories of psyche as a site of exit: Bataille's work on eroticism, death and sacrificial economy; Deleuze and Guattari's notion of desire and its influence on Land's 'machinic desire'; Marcuse's non-repressive Eros and Fisher's 'postcapitalist desire'. The notion of desire as a force of ontological transformation - beyond political or cultural revolution - finds analogy in Augustine's caritas, a love which rejects self-preservation and is exemplified in the sacrifice of martyrdom. By developing a dialogue between accelerationism and Augustinian theology, this thesis will suggest a theology of martyial caritas as eschatological exit: a way out of the fallen saeculum and into the transformed human community of the world to come.